Towards personalised behavioural obesity treatment in children and adolescents

This project will identify effective measures to characterise obesity-related eating behaviours in children recruited from a hospital clinic and community, such as impulsive over-eating, eating fast or large portions. We will develop tailored interventions provided as 'apps', and assess their effects using brain imaging and experimental psychology.